Selective inhibitors of cyclophilin D for the treatment of acute pancreatitis

The project will identify novel, selective inhibitors of cyclophilin D which is an attractive target for the treatment of acute pancreatitis, an orphan disease with no available drug therapies. Cyclosporin, a marketed drug which is known to inhibit cyclophilin D, cannot be used for treating acute pancreatitis because of its other properties including immuno-suppression. The proposed feasibility study aims to achieve selectivity for cyclophilin D, in order to provide a robust start point for a drug discovery campaign.